0238 AI Classification of COVID - 19 studies to ensure clinical guidance and healthcare policy is informed by current meta-analysis of all available evidence

This project will deliver a new set of machine learning (AI) models to classify COVID-19 human-based clinical studies with structured data from Cochrane's bioinformatics vocabularies.

This innovation will enable the discovery, evaluation and synthesis of the most relevant and up-to-date COVID-19 primary evidence from around the world, to answer as quickly and comprehensively as possible specific clinical questions currently being prioritised by clinicians and healthcare policy advisers.